Binder-jetted heat exchangers for eVTOL aircraft

Qdot Technology and Meta Additive will work together to develop a heat exchanger design, and manufacturing process, taking advantage of hierarchical binder jetting. The project is applying novel, aluminium binder-jetting technology for the thermal management of eVTOL aircraft systems. Opening the design space, and scalability of the process will result in high-performance, and high-efficiency, heat exchangers.